University of Strathclyde and The European Marine Energy Centre Limited

To develop a Technology Assessment Process as an integrated evaluation and development pathway for early stage wave and tidal technology developers, contributing to the significant technical and commercial de-risking of technology development and ensuring a more focused development pathway.